Next Generation Resist Technology for the Semiconductor Industry

The push for electronics miniaturisation is as strong as ever. However, the current microchip fabrication method, photolithography (etching lines/wires using optical wavelengths of light), is reaching its limit, and is not sustainable beyond 2016. The leading contender to continue past 2016 is Extreme Ultra Violet lithography (EUVL). However, there is currently no EUVL compatible 'resist material' that meets the industry's performance needs. The 'resist material' in this context, is the material that creates the masks from which the wires are etched. We have developed such a material and are now working with Irresistible Materials to bring our resist to market.